Family Phone international markets feasibility

Accessible Communications, a Sheffield-based tech company is developing an app named Family Phone. This will enable people living with dementia to communicate and stay connected to their loved ones through smartphone, tablet and touch screen technology. Accessible Communications obtained an initial Venture Capitalist investment of £55,000 in Q3 of 2021, which has enabled the company to begin development on the prototype of Family Phone, increase market and user research and grow the company's online presence and brand. The company is planning to raise a further £350,000 of SEIS and EIS investment in Q4, which will enable Family Phone to be fully developed and a strong UK Go Market Strategy to be implemented over the following two and a half years. Accessible Communications hopes to reach a global market with its technology, and will be using funding from Innovate UK to assess the feasibility of an initial expansion into the USA health and social care markets, including the public sector and private sector providers. Alongside this, Accessible Communications will assess the feasibility of expansion in respect of the (socio)economic, technical, legal and regulatory, public sector commissioning, political, and scheduling considerations required for the USA market